Assisting Peatland Restoration using Satellite Radar Data

In this novel research, we want to improve the management and protection of peatland in Scotland by using satellite images. Our objectives are: Aid assessment of regeneration activities in Scottish peatlands. Provide real time tools to assess if peatland are approaching un-reversible conditions. Help assess areas in Scotland where peatland could be regenerated. The project will include processing satellite data, but also performing experiments in Scottish bogs with a ground radar and drones.